MICROphysicS of COnvective PrEcipitation (MICROSCOPE)

This project will improve predictions of severe convective rainfall by addressing the problem of the microphysics
of precipitation in convective clouds. For the first time, study of the microphysics is embedded in a
project that includes the larger-scale dynamics of convective clouds, as part of the COnvective Precipitation
Experiment (COPE). COPE will connect this microphysical study with the system-scale dynamics of severe
convective UK weather events. COPE will also provide a programme of weather-system modelling, which will
bring the microphysical understanding through to the improved prediction of rainfall at the weather-system, or
catchment scale.

Weather forecast models are now run at resolutions of 1.5 km, which has helped to improve the prediction
of the location and timing of convection. However, quantitative precipitation forecasts are still often poor as
highlighted in the Boscastle event (Golding et al., 2005). This is due in part to the lack of knowledge about the
nucleation of ice particles in convective clouds, the warm rain process, and the rates of production of secondary
ice particles and the subsequent growth of precipitation particles. However, high local accumulations were the
result of both intensity (microphysics of precipitation) and duration (organisation of and interaction between cells
along the convergence line) of precipitation. The latter issue and wider-scale problem will be addressed in other
parts of COPE.

There are two key parts to MICROSCOPE. The first concerns a fundamental problem: how do ice particles
form in clouds as a result of ice nuclei (IN), particularly at high temperatures? The second concerns precipitation:
how do precipitation particles form and what are the rates of production and development? MICROSCOPE will
address the challenge of explaining the production of primary ice particles in cumulus clouds, in the following
ways.
* We will make measurements of the properties of the aerosol particles, particularly soils and biological
material, on the ground and in the boundary-layer with the FAAM 146 aircraft.
* Measurements will be made of the evolution of the droplet size distribution, the possible presence of
supercooled raindrops and the formation of the first ice particles with carefully-guided penetrations of the
aircraft that has been equipped with new instruments that can detect and characterise small ice particles
unambiguously (SID, 2DS, CAS-DPOL).
* The dual-polarisation, Doppler radars will provide measurements of the location and time of the first precipitation
echoes, the air motions and the types of particles.

In order to explain the production and development of precipitation, process model and NWP model results
will be compared to observations of the entrainment process, the development of the warm rain process, the
growth of ice particles into precipitation particles by diffusional growth, the freezing of raindrops into graupel
particles, multiplication by secondary production processes, and riming. The comparisons will be achieved by
making multiple penetrations at increasing altitudes measuring the particle size distributions in space and time
as well as the thermodynamics and dynamics of the cloud, and by obtaining information about the particles and
the rate of increase of the reflectivity echo from the dual-polarisation radar.

The final step of MICROSCOPE, that will be led by the Met Office, is to incorporate the new information into
NWP models and to test against the data gathered during the project.

Potential impact
The research proposed in MICROSCOPE will potentially have a major
benefit to society and business in the UK by improving weather forecasts
of heavy convective rainfall through it's major contribution to COPE.
Lives may be saved in severe events if sufficient warning is given.
Improved forecasts of flash flooding will also provide greater warning
to businesses so they may be able to take action to save loss of stock.
Thus, it is likely that the Insurance Industry will be the biggest
beneficiary.

Flooding caused by heavy convective rain is a serious problem in the UK
and in the rest of the world. Every year there are reports throughout
the world of major flooding with significant damage and even loss of
life. There are many examples in the UK, such as Boscastle in 2004 and
Ottery St Mary, 2008. The Cabinet Office regards flooding as one of the
major risks to public wellbeing. The Pitt Review, written following the
2007 floods in the UK, stressed the need for better analysis and
forecasting of storms and specifically the need to improve forecasting
skill of heavy precipitation events that lead to flooding. The review
led directly to the setting up of the joint Environment Agency / Met
Office National Flood Forecasting Centre which uses rainfall forecast
output from the UM as input to the national Grid-to-Grad hydrological
forecasting model.

NERC recently funded a consortium proposal to investigate the initiation
of convective storms in the UK: the Convective Storm Initiation Project
(CSIP). This project had a significant impact on the ability of the Met
Office to forecast convective precipitation. It did this by providing
the information that allowed the Met Office to have confidence in a
higher-resolution model. However, the project did not address the issue
of the quantity of precipitation. That is the subject of MICROSCOPE.
The observations made in MICROSCOPE will provide much needed data with
which to compare results from the high-resolution Met Office Unified
Model (UM). Incorporation of research results from MICROSCOPE into
development versions of the UM will be made possible through working
with Met Office. In turn, the MO forecasts will feed into models used
by EA and SEPA.

A second group that will benefit from MICROSCOPE within the context of
COPE is the water companies and hydrometeorological consultancies. They
regard precipitation forecasts as an essential element in their business
operations.

A major indirect benefit to society as a whole is likely to come from
improvements made to global climate models that will result from
knowledge gained about the ice processes in clouds as well as the
entrainment process. Convective clouds and their influences, such as
the vertical transport of heat, moisture and momentum, the effects on
latent and radiative heating, and the chemical processes due to
lightning, are particularly difficult to capture in these models.

Weather forecasts are also an essential element in forecasting the onset
and spread of both human and animal diseases. Work is being carried out
with the National Health Protection Agency on the relationship between
thunderstorms and outbreaks of asthma, for example.

Finally, this research offers the opportunity to work with schools on
outreach activities, particularly since thunderstorms are so dramatic
and appealing to children and the public in general.